Newcastle University And High Voltage Partial Discharge Limited

To develop a new combined 'multi-modality' mechanical and electrical monitoring system for application to large offshore wind turbines (of 3MW and above).